Interaction of Atmospheric Deep Convection with the Tropical Circulation

This is an interdisciplinary mathematical and theoretical project which will explore the relationship between deep convective storms and the circulation of the tropical atmosphere. These storms are known to dominate the energy balance of the tropics, but their coupling with the circulation represents one of the foremost uncertainties in global prediction, with significance for severe weather and for climate change. As a result of these uncertainties, numerical predictions of rainfall over the tropical continents have substantial biases, in regions such as India and Africa, where large populations are vulnerable to fluctuations in the climate.
The project aims to develop theoretical understanding of the behaviour of deep convective storms, through the use of a simple modelling framework, the so-called "Rainy-Benard" model. The simple model will be used to develop and test some theoretical principles. For example, consideration of the budgets of energy, mass and moisture will be used to relate the large-scale conditions to some measures of the convective storm activity. For instance, we can ask "if we change the climatic forcing, how will the intensity, frequency and spacing of storms change, in our simple model?". The theoretical learning which is gained, will then be applied and tested on much more complicated weather and climate models.
The project will exploit the new generation of numerical modelling products, in the form of very high-resolution atmospheric simulations with an operational weather prediction model. These model simulations will be used to test and develop mathematical models for the ways in which latent heating in clouds, on scales of a few kilometres, controls the dynamics of tropical waves and jets, on scales of many thousand kilometres. The project will benefit from formal co-supervision from the Met Office as well as contributions to other ongoing research projects, including the GCRF African SWIFT project.

Potential impact
The CDT will address the continued need of the UK for highly trained graduates in Fluid Dynamics and deliver impact through the novel research conducted by CDT students. The impact and benefits will reach multiple stakeholders.

Impacts on Skills and People:

Key beneficiaries of the CDT will be the alumni of our current and future programme and the organisations who employ them. Through the technical and professional development training, and the CDT environment, our graduates will have expertise in fundamental theory, analytical and numerical approaches, experimental techniques and application, and in-depth technical knowledge in their PhD area. Moreover they will have leadership, communication, responsible innovation and team working skills, combined with experience of working with academic and industry partners in a diverse and cross-disciplinary environment. This breadth and depth sets our CDT graduates apart from their peers, and positions them to become future leaders in industry, society and academia across a range of sectors. They will obtain the underpinning skills, and long term support through our Alumni Association, to drive future innovation across multiple sectors and act as life-long ambassadors for Fluid Dynamics.

The impact on people and skills will also include staff in our partner organisations in industry and non-profit sectors. Through participation in CDT activities, benefits will include new professional contacts and collaborations and knowledge of cutting edge methods and techniques. Through the CDT and the wider activities of Leeds Institute for Fluid Dynamics (LIFD) we will enhance the skills base in Fluid Dynamics and be the "go to" place to support high level training in end-user organisations.

Impact on Industry and the Economy:

In addition to the availability of trained graduates with excellent technical, professional and personal skills, impacts will arise from the direct innovation in research projects within the CDT. Research outcomes will influence processes, technologies, tools, guidelines and methodologies for our industry partners and other related organisations, leading to economic benefits such as new products, services and spin out companies. For example our current CDT has already led to 2 new patents (BAE Systems), student delivery of consultancy (Akzo Nobel), a flood demonstrator unit (JBA Trust) and a new method for hydraulic analysis (Hydrotec). Partners will also gain an enhanced reputation through being involved in successful and novel project outcomes. Skilled graduates and technology enhancement are key to economic growth, and our CDT will contribute to challenge areas such as energy, transport, the environment, the health sector, as well as those with chronic skills shortage such as the nuclear industry. Many of our partners are non-profit organisations, particularly in the environment and health sectors (e.g. NHS, PHE, Met Office). Impacts here derive through skilled graduates with the training and awareness to apply their expertise in organisations that deal with complex problems of societal importance, and novel research at the interface of disciplines. The cross-disciplinary nature of the CDT particularly supports this.

Impact on Society:

Beyond those who partner directly, many of the research projects have potential to lead to innovations with direct societal benefits (e.g. new techniques for detecting or controlling disease, new innovations in controlling flood risk or pollution, new insights into forecasting extreme weather). Beneficiaries here include professional bodies and government agencies who set policy, define guidance or influence the direction of innovation and research in the UK. The benefits to society will also stem from enhanced public awareness of Fluid Dynamics, both benefiting general public knowledge of science and inspiring the next generation (from all sectors of society) to undertake STEM careers.